Yorkshire Geospatial Twin

Public description
The Yorkshire Geospatial Twin project is the next incremental step towards a National Digital Twin expanding on the work in Leeds by creating a 3D model of the entire region incorporating satellite, LIDAR, transport, and IoT data to provider a fuller picture of the world we live and operate in. This project involves scaling up the Leeds Digital Twin to span Yorkshire with a focus on 3 cities and their specific data and mobility challenges:

Leeds
York
Hull
This project is also supported by both BT and Arup.